Artificial Intelligence and Advanced Modelling for Ground Penetrating Radar and Mine Detection

The detection and removal of antipersonnel landmines. It will use data driven and Artificial Intelligence approaches for identifying and classifying signatures of landmines in measurements obtained from handheld groundpenetrating radar (GPR) systems. The goal is to improve the detection capabilities of these GPR systems, while simultaneously reducing the false alarm rate. The application of novel artificial intelligence methods in this field is challenging and wide-ranging, and the skills acquired during this project will be in demand across a broad range of industries and academia